Applications of Machine Learning in Guided Wave Inspection

The goal of the project is to explore the use of machine learning for automating defect detection in guided wave inspection and monitoring of pipelines using permanently installed sensors.